Reading kinship, friendship and intellectual influence in the social networks of Julia 'Snow' Wedgwood and Hensleigh Wedgwood

Renowned for its Staffordshire pottery wares, by the late 1800s the Wedgwood family had
successfully secured its 'rags-to-riches' social and cultural position against the backdrop of
Victorian England. Hensleigh Wedgwood (1803-1891), grandson of master potter Josiah
Wedgwood I (1730-1795), deviated from the family business and became an instrumental
figure in nineteenth-century British linguistics. His eldest daughter, Frances Julia 'Snow'
Wedgwood (1833-1913), achieved contemporary success as a feminist novelist, biographer,
historian, and literary critic. The proposed research project is unique in focus as it intersects at
the disciplinary boundaries of Victorian literature, literary biography, and the history of
linguistics. My research uncovers evidence which shows that these figures and their lives can
shed new light on the Victorian period. The planned outcome is a detailed biographical account
of the lives and work of both father and daughter.